Population Dynamics in Multi-Agent Systems

Training in multi-agent systems has become increasingly dominated by techniques that rely on the idea of self-play and population-based algorithms. In addition, it has become more practical if one can model many-body interactions instead of two. In this project, we intend to explore mathematical principles behind many-body interactions among agents. In particular, we are focused on the situation that we have a population of agents. It is becoming increasingly obvious empirically that agent diversity in population-based methods is starkly important, and current two-player zero-sum game techniques quite quickly fail, outside of their niche, due to their inability to correctly encourage diversity. New techniques will be developed in such complex tasks and we shall expect diversity can be naturally emerged when solving some practical applications.